Sonodynamic-mediated targeting of phosphor-TIRAP scaffolding protein during TLR4 signalling and inflammation

Sonodynamic-mediated targeting of phosphor-TIRAP scaffolding protein during TLR4 signalling and inflammation